Development of borolane-based ATX inhibitors

Autotaxin is an enzyme which is responsible for hydrolysis of Lysophosphatidilcholine (LPC) to Lysophosphatidic acid (LPA). Acting through a set of G-protein coupled receptors (LPA1-6) LPA can generate physiological events which includes migration, proliferation, and survival. Deregulation of ATX-LPA signaling pathway leads to the development of different diseases, such as fibrotic diseases (such as idiopathic pulmonary fibrosis (IPF)) and cancer. For today, there is no cure from IPF. Thus, it is important to develop new anti-IPF drugs to help people suffering from this disease. ATX consists of catalytic site with Zn ions, hydrophobic pocket, and tunnel. Recently, the Pfizer company has developed an autotaxin inhibitor (PF-8380) with a good potency (IC50 = 2.8 nM). However, one of the major issues with this compound has been very poor physicochemical properties. Borylated head groups have been developed for ATX inhibitors (HA155). The obtained results showed a good potency of using boron in ATX antagonists. In this project we will design and synthesize new boron-containing ATX inhibitors using methods which have been developed in our laboratory. Biological screening is going to be conducted in collaboration with Professor Perrakis (NKI, Netherlands). Finally, the obtained screening data is will be used to initiate an SAR and discovery platform based on this construct.